Robust Emergency Services Performing Operations iN Electric with Artificial Intelligence

Project RESPONSEAI (Robust Emergency Services Performing Operations iN Electric with Artificial Intelligence) will examine how AI can be used in the development of an integrated zero-emission emergency service operations planning and dispatch platform.

Flexible Power Systems (FPS) is a UK based SME, founded in 2018 on the principle that smart use of energy and vehicle data can dramatically reduce the costs and risk of commercial ?eet electri?cation, will undertake the technical feasibility and design of a data sharing platform to inform the dispatch system of planning inputs for electric vehicle and charging. FPS will demonstrate the bene?ts of their platform solution in a digital twin environment.

FPS will investigate the feasibility of applying Artificial Intelligence (AI) techniques, specifically Deep Reinforced Learning (DRL) to the electric vehicle ambulance dispatch problem. AI has been applied to ambulance dispatch by others but not with the added complexity of an electrified fleet where the availability of charging resources and individual vehicle range will also be considered. Our approach will keep the human in the loop, with the AI providing improved data and dispatch scenarios facilitating fast, efficient decision making by the operator.

Cenex, a not-for-pro?t research organisation active in providing emergency service ?eets with net-zero transition support, will bring together a stakeholder group de?ning the requirements of future electric emergency vehicle dispatch platforms and what AI can bring to increase their productivity in terms of usefulness and efficiency to the dispatcher and emergency service personnel, and in providing better outcomes to end users, such as patients. The stakeholder group represents a total of 19 blue-light ?eets who are the Problem Owners benefiting from the productivity gains -- in terms of response time and health outcomes -- that AI can bring to dispatch. Cenex will carry out research to understand the decision-making process for dispatching emergency vehicles and how that could be improved by the use of AI to integrate and process additional data sources, particularly those related to the widespread and routine integration of zero emission (e.g., battery electric) vehicles such as battery state of charge, remaining range and availability of recharging infrastructure, into emergency service response fleets.

FPS/Cenex has an ongoing innovate funded project (project RESPONSE) which is developing a zero-emission emergency vehicle focused logistics management system. This project, RESPONSEAI, builds on the current project by exploring the feasibility of incorporating AI and providing AI driven dispatching recommendations to emergency service fleets.